Quantum and nonlinear optics with cold atoms in a ring cavity / Simulation of quantum transport with cold atoms

Quantum and nonlinear optics with cold atoms in a ring cavity / Simulation of quantum transport with cold atoms